Weight management model planning with Community Pharmacy

Working Together to lose weight in Nottingham and Nottinghamshire

Your local NHS in Nottingham and Nottinghamshire is excited to announce a new project to help design a better and easier way for people to manage their weight and improve their health.

We believe that getting support for a healthier lifestyle should be convenient and fit into your daily life. That's why we're looking at how your trusted local Community Pharmacies could play a bigger role in offering weight management services, right in the local neighbourhood.

Over the next few months, we'll be working closely with these local pharmacies and other healthcare experts. We will also be having focus groups with patients. We'll be listening to their ideas and experiences to help us design a future service that truly understands and meets the needs of our communities across Nottingham and Nottinghamshire.

This project is all about careful consideration and planning for the future. Our aim is to create a blueprint for a weight management support service that is not only effective but also easy to access, making it simpler for you and your family to get the help you need at the right time and right place closer to home. We're committed to exploring innovative solutions that work for the local community.